Aspects of geometry and supersymmetry

Gurman Woodwal's thesis project in physical mathematics will explore dualities in supersymmetric quantum mechanics, exact methods in supersymmetric QFT, and 2d holography from one-dimensional superconformal models.